Towards a 50% efficient solar cell

Multi junction solar cells have the ability to exceed 50% power conversion efficiency but in order to do so, new semiconductor materials are required. Since the thickness of these materials are of the order of the wavelength of light and often highly radiative efficient, the photonic structure of the solar cell requires careful attention. In this project we address the need for near-IR subcells and consider a range of semiconductor materials with band-gaps between 1.2-0.7eV, based around III-V and group V alloys. In a 4-junction solar cell structure, these sub-cells can contribute towards raising the solar cell efficiency to reach 50% under solar concentration.
The project will involve solar cell device design, and evaluation of practical devices using standard electrical measurements (light-IV, dark-IV, quantum efficiency) as well as semiconductor spectroscopy, both steady state and transient. Capacitance and impedance spectroscopy will also be used to determine the role of trap states in candidate materials. Epitaxial growth and processing of samples, will take place at collaborating institutes.